Multidisciplinary Studies on Female Genital Schistosomiasis (FGS)

In sub-Saharan Africa infection with Schistosoma haematobium gives rise to FGS which has a major detrimental impact on women's sexual and reproductive well-being. Although preventable, there are currently several bottlenecks within the health system that restrict expanded access to care. Interfacing with national control programmes, this PhD will: explore alternative tools in disease surveillance, assess the effects of FGS referencing sub-fertility, and identify best delivery routes for preventive chemotherapy.